MRC AMED - Study of the T cell Response During Cryptococcal Meningitis Using New Tools

Fungi are a major cause of ill-health in humans; hundreds of millions of people suffer from skin and mucosal fungal infections every year, while life-threatening invasive fungal infections cause more deaths around the world than malaria and some types of cancer. These life-threatening invasive fungal infections are a particular cause for concern, because we have limited antifungal drugs to treat them, diagnosis is very difficult and there are no fungal vaccines. Knowledge of how protective immune responses against fungi are controlled can help us to design vaccines and immune-based treatments for these infections. Yet, compared to bacteria and viruses, fungi are poorly studied and only a few research groups in the world have the expertise to understand how the immune system deals with fungi.

Fungal infection of the brain and central nervous system (meningitis) is the most lethal form of invasive fungal disease. The most common fungal brain infection is cryptococcal meningitis, caused by the fungus Cryptococcus neoformans, which mostly affects people with weakened immune systems in low and middle-income countries in sub-Saharan Africa. Cryptococcal meningitis is not easily treated; 4 out of every 5 patients with this disease die from it. New treatment strategies and diagnostics are therefore urgently needed, which in turn could potentially improve the social and economic performance of these low/middle-income countries by improving the population's health.

The goal of our research is to better understand how the immune system develops long-term specific protection against Cryptococcus neoformans. For this, we have developed animal models that allow us to track immune cells that specifically react to C. neoformans, allowing us to observe their behaviour during infection and understand what they need to protect against disease, research which is not yet feasible to perform in humans. This work will be a collaborative project that will take place in Birmingham (UK) and Tohoku (Japan), in order to take advantage of our combined resources and expertise. As a team, we are best positioned to answer fundamental questions about how long-term antifungal immunity develops, which in turn will help us to determine what treatments will work best for cryptococcal meningitis thus helping to reduce the impact of this devastating disease on human health.

Technical abstract
Patients with T-cell deficiencies, such as caused by HIV infection or iatrogenic immune-suppression, are highly susceptible to fungal infections caused by Cryptococcus neoformans. C. neoformans is an environmental fungus that produces airborne spores. CD4 T-cell dysfunction in humans is associated with an inability to contain these spores in the lung, leading to a disease called cryptococcal meningitis whereby the fungus invades the central nervous system (CNS). Cryptococcal meningitis is difficult to diagnose and has few treatment options, leading to high mortality rates. It is therefore critical that we obtain a better understanding of the protective role of CD4 T-cells in defence against C. neoformans so we can develop better immune-based therapeutic strategies and vaccines to help reduce the global burden of this infection on human health.

This proposal outlines a collaborative project between experts in antifungal T-cell responses (Dr Kawakami), organ-specific antifungal immunity in the CNS (Dr Drummond), and T-cell signalling (Dr Bending), with the aim of defining pathways controlling the activation and generation of C. neoformans-specific CD4 T-cell responses during infection in the lung and CNS. This research uses clinically-relevant animal models of infection and novel transgenic animal lines available in our laboratories to dissect the mechanisms underlying (1) when fungal-specific T-cells become activated and the influence of innate immunity on this process, (2) how fungal-specific T-cell memory responses are generated and maintained, and (3) how these processes are disrupted by immune-suppression protocols observed in patients. Collectively, our collaboration provides the expertise and tools needed to generate significant new insights into the role and control of functional specialisation of fungal-specific T-cells during cryptococcal meningitis, a key goal of the future treatment and management of this lethal infection.

Potential impact
The work in this proposal directly aligns with MRC's strategic aims including;

Strategic Aim One; Research Priority Theme 1: Natural Protection
Revealing the immune mechanisms that protect the lung and brain from fungal infection is necessary for the future development of therapies. The research proposed here will significantly advance our understanding of the host-pathogen interface in the context of cryptococcal meningitis, which may in turn help us to understand why some patients are more likely to develop these diseases than others.

Strategic Aim Three; Global Health
This research addresses the problem of cryptococcal meningitis, a disease that impacts heavily on countries with limited resources and kills nearly a quarter of a million people every year, predominantly in sub-Saharan Africa. Therefore, translational work that builds upon this research has the potential to curb the impact of this disease on the social and economic performance of these countries.

Impact of proposed research for beneficiaries of varied backgrounds.
1. Clinical medicine and society:
Cryptococcal meningitis is one the top 5 causes of infection-related death around the world yet has received little attention and research funding, which reflects the lack of expertise and dedicated laboratories focused on this area. This award will help expand this research niche by supporting an international collaboration between research groups dedicated to achieving an in-depth knowledge of the pathogenesis of this disease. Moreover, this award will also provide training opportunities for the next generation of infectious disease immunologists. Therefore, this work addresses a significant clinical problem with research needs that are currently unmet, and thus the impact on patient care is potentially enormous.
2. Academia and industry:
The short-term benefits of this research are largely academic and will be of broad interest to scientists in multiple disciplines, as outlined in the Academic Beneficiaries section. Although a long-term goal, the data and ideas generated from this work will clearly be advantageous for the development of clinical strategies that aim to tackle hard-to-treat fungal infections. These aims are aligned with the needs of the industry sector in terms of identifying relevant therapeutic targets and/or diagnostic markers, especially companies with invested interest in developing diagnostics and treatments for invasive fungal diseases (e.g. MiraVista Diagnostics). The University of Birmingham is well placed to support commercialisation of research, with significant expertise available from the Business Engagement (lead: Dr Anne Simper) and Knowledge Transfer (lead: Dr Kate Bishop) teams.
3. General public:
A greater awareness of the impact of fungi on human health in the general population is warranted, so that the public is understanding of why these pathogenic fungi need to be studied and the wealth of information that can be gained by research on fungi more generally. Increased funding will lead to new insights that can be publicised, and will be greatly aided by our plans for disseminating research findings to the public (see Communications Plan), which can additionally help attract young scientists to the field and enable its expansion.